Manchester Metropolitan University and Velden Engineering (UK) Limited

To create a smart, scalable manufacturing system, enabled by advanced software engineering, to enhance the existing IT platform; integrate IoT-enabled devices in a cohesive platform to aid decision-making; and create a predictive capability for device and/or process failure.